CarbonCultivator: Forestry Verification with remote visual data and AI

Our project extension proposes to create and include an AI-vision recognition for trees into the existing CarbonCultivator software.

This would enable users to see the project through from initial assessment, to verification from remote imaging. CarbonCultivator would thereby provide a tree-species recognition platform and trained dataset that would assess and verify growth of projects at scale. The programme would also enable the application of species-specific carbon sequestration rates.